Future Cities - Valuing the Environment for Urban Resilience and Enterprise

Summary - Env-Data: Valuing the Environment for Urban Resilience and Enterprise

Cities need to be sustainable, to be resilient and to thrive no matter how the future unfolds. This means we need to be smart about how we plan and operate our cities and decisions need to be made using the best available data - a strong evidence base where multiple and varied datasets can be integrated to answer shared challenges in our cities.

Understanding and valuing our natural environment is important for city development. For example, the subterranean environment is utilised for space, water, minerals, heat, waste and water disposal, transport and communication networks. The natural environment may therefore be considered as a service-provider for our built environment E.g. the natural environment provides a 'platform' for development, 'provision' of resources, 'regulation' of human activity e.g. pollution and 'supports' habitat. By assessing the environmental and socio-economic services provided by the natural environment it is possible to develop city-wide tools that integrate the environment with land use and city services such that space in our urban areas is used most effectively for environmental, economic and social well-being.
> Objective: to develop multi-dimensional city-wide tools that integrate the environment with land use and city services.

In future our cities need to cope with increased pressures such as changes in population, land use and climate. Higher 'loading' on our urban areas can lead to significant environmental constraints such as increased flood risk and resource insecurity. For our cities to be more resilient we need to evaluate these environmental constraints against future scenarios and predictions.
> Objective: to integrate multiple datasets to assess environmental constraints for city resilience under future scenarios.

To meet these objectives I will address the following:
1. What environmental data can be applied to urban challenges?
I will meet with city partners to identify their drivers, challenges and needs and I will present this information to data providers to align environmental datasets with the urban challenges. I will collate and classify relevant research and datasets to increase awareness and accessibility.
2. How is environmental data presented, what are the high-impact exemplars, what new technologies are emerging?
I will work with data experts to review existing data formats, platforms, presentation and tools. I will evaluate best practice, emerging technologies and feedback from end-users to produce impact case studies.
3. Existing environmental datasets are used more widely for urban challenges.
I will promote existing environmental datasets and capability to stakeholders through interactive workshops, smart-media and networks.
4. New datasets and tools are developed for urban challenges and to inform city processes.
Using the knowledge exchange I will develop a series of datasets and tools, framed around city environmental needs (platform, provision, regulation, support); Data will be integrated with the Cities-lab and the value of environmental data for city services will be presented more explicitly.

This programme of work will enhance NERC's reputation by delivering knowledge to end users in the urban environment, which combines robust science data with sound scientific advice. The impact of the fellowship also extends to the FutureCities groups, city stakeholders and academic partners where access to environmental data improves, science research is aligned to urban challenges, new tools and technologies are validated in city-labs and multiple environmental datasets are integrated with other city metrics lead to the development of coupled city models and optimised planning tools.